Computer-Aided Design of New Functional Electronic Materials

Ab initio-based molecular-dynamics and related computer-simulation techniques will be used to design, 'in silico', new functional materials with novel or improved electronic properties, with applications, for example, in thermoelectric devices for energy harvesting and non-volatile computer memory.